What happens to asteroids in Resonances?

The aim of the project is to examine the evolution of asteroid clusters of similar origin. How clusters from catastrophic disruption are dispersed via gravitational and non gravitational forces, and how machine learning can be used to categorise asteroids of unknown origin into groups.